Hyperuniform Disordered Metasurfaces for Selective Absorbers

In this proposal we aim to develop photonic materials in which novel types of structuring are exploited as a resource to control light absorption and thermal emission. This will deliver future generations of solar-thermal absorbers, with ultra-high optical absorption, low-thermal losses and high-temperature stability.

World demand for energy is projected to more than double by the end of the century and identifying adequate supplies of non-polluting energy is set to become one of humanity's top priorities. Solar energy provides a persuasive approach to the challenge of identifying clean, abundant sources which are readily available energy for the future, however, still, the cumulative solar photovoltaic capacity is currently only a small fraction the global power output.

Recent advances in theoretical, computational, and nano-fabrication capabilities have allowed unprecedented manipulation of the nanoscale structures controlling solar capture, conversion, and storage. we are no longer restricted to well-defined periodic structures. Instead, we plan to exploit complex systems made of apparently random patterns, which when suitably designed, can lead to performances superior to those offered by conventional photonic systems.

The proposed project will focus on the development of hyperuniform disordered metasurfaces, a novel class of photonic structures in which structural correlations are accurately controlled. Discovered in 2009, these new materials have already attracted considerable attention as they combine the robust properties of periodic systems with the flexibility of disordered ones. We will explore the properties of hyperuniform media with the aim of achieving ultimate control over the absorption of solar radiation and emission of thermal radiation, with the goal to create highly efficient frequency-selective solar-thermal absorbing materials.

This research proposed will enhance UK's capabilities in disordered photonic materials and high temperature solar absorbers and will have direct impact on more efficient and cost-effective solar power generation. The advanced optical capabilities to be enabled by our research will support the constant exponential growth of novel photonic technologies in the UK.